Accelerating the Decarbonisation of UK Construction with Parametric Analysis Tools

Structural Panda Ltd is undertaking a project to validate and scale the impact of its innovative PANDA software to accelerate the decarbonisation of the UK construction sector. PANDA is a generative design tool that empowers engineers to significantly reduce embodied carbon in buildings by optimising structural designs for material efficiency at the earliest project stages.

This project has two main aims. Firstly, it will deliver a comprehensive, independently verified Impact Validation Report, developed in collaboration with industry leaders to quantify the carbon savings PANDA achieves on real-world projects. Secondly, it will create a new Application Programming Interface (API), enabling PANDA's powerful optimisation engine to connect seamlessly with the wider ecosystem of digital construction tools.

By providing proven, credible data and enhancing interoperability, this project will help overcome key barriers to adopting resource-efficient design, supporting the UK's transition to a Net Zero built environment